MagCell: Field demonstration of atomic vapour cell magnetometry

This project will develop a magnetometer field demonstrator which exhibits a combination of higher sensitivity and reduced size weight and power compared to existing commercial products.